A translational programme to elucidate the pathophysiology of oesophago-gastric cancer and develop clinical innovations

Cancers of the gullet (oesophagus) and at the junction with the stomach are the sixth most common cause of cancer mortality worldwide. In the UK rates of this cancer type have increased 6-fold in the past 30 years and the outcomes are poor with fewer than 20% living beyond 5 years because of late diagnosis. On the other hand, there is the opportunity to detect these cancers early and prevent progression to life-threatening disease because they develop gradually from pre-cancerous stages over a period of years.

One example of our work to date has been the development of the Cytosponge sampling device and laboratory test (called TFF3) which can be given to patients with heartburn, who are at risk of the pre-cancerous condition Barrett's oesophagus. Cytosponge is now CE marked and commercially available with compelling clinical trial data to support its use and plans for NHS implementation.

The key aims in the next five years are to better understand why mutations accumulate in cells of the oesophagus and stomach that make cancer more likely to develop. We would like to understand whether there is more than one cell of origin for the development of these cancers or whether it is one type of disease with different sub-types that each have a different prognosis. We will develop clinical prediction models to determine whether patients with Barrett's are likely to have an indolent or an aggressive path and then apply this to Cytosponge samples and incorporate sophisticated endoscopy imaging techniques.

The Fitzgerald group is highly collaborative and includes clinicians and scientists with a range of expertise. We are ideally placed to translate our findings into clinical trials through the nearby Clinical Research Facility with state-of-the-art endoscopy equipment.
In summary, we plan an ambitious programme that will provide a bridge to clinical trials to improve management strategies for this aggressive cancer.

Technical abstract
Oesophageal and gastric cancer, including cancers arising at the gastro-oesophageal junction, are the sixth most common cause of cancer mortality worldwide (Globocan 2018). The outcomes are poor because of late diagnosis. Since these cancers develop gradually from pre-cancerous metaplastic states there is the opportunity to pre-empt the development of advanced disease.

The oesophagus and stomach are ideally suited for studies of cancer evolution since they are highly accessible. In Cambridge we have assembled a highly valuable data and sample resource comprising >3,000 cases with pre-cancer followed longitudinally. The group spans experimental biologists, computational scientists and clinicians with expertise in novel diagnostics, including state of the art endoscopic imaging, and the pan-oesophageal Cytosponge sampling device which we developed. We can thus map cell and molecular alterations over time and space, down to single cell resolution, in high risk patients. In vitro models, including 3D organoids derived from the same patients, allow us to manipulate the oncogenic drivers and alter the micro-environmental cues, to determine the triggers for malignant transformation and progression. We will use probabilistic models to distinguish predictors of indolent compared with aggressive disease trajectories.

Resarch aims: i) Elucidate the mechanisms underlying causative mutational processes in oesophago-gastric cancer; ii) Distinguish the origin of cancers with distinct disease trajectories and iii) Develop clinical risk prediction models, including use of novel endoscopic tools for detection of dysplasia and molecular analysis of Cytosponge samples.

Through our collaborations and proximity to Clinical Research Facilities we are ideally placed progress our findings to clinical trials to improve outcomes for patients.